Development of new battery technologies based on alternative Chemistries

The proposed work will investigate magnesium based chemistries for thermal batteries. The dominance of Li ion research in academia means little work is performed on alternatives to Li; and is especially true for single use high value thermal batteries.
Modern thermal batteries are based on Li13Si4/.../MS2 (M=Fe, Ni, Co). Although these technologies are tried and tested, they are fundamentally limited by their thermal stability.
The anode, Li13Si4 is a problem above 600 degree C and susceptible to thermal runaway. The sulphides show significant dissolution below 600 degree C (esp for FeS2), this can lead to formation of Li2S or free S under certain conditions. These issues limit the temperatures at which thermal batteries can operate, which in turn limits possible applications.
The proposed work will focus on developing stable magnesium based chemistries capable of working at elevated temperatures (time permitting aluminium will be examined).